Nottingham Arabidopsis Stock Centre (NASC) IV: provision of key Arabidopsis genetic resources for the research community

The Nottingham Arabidopsis Stock Centre (NASC) has provided seed, DNA and information resources to the plant research community for fifteen years. NASC proactively seeks out and absorbs key Arabidopsis genetic resources from the many tens of thousands of new seed stocks and other materials generated every year from laboratories worldwide. We provide a safe depository/repository for these materials and strive to ensure a cost-effective and rapid bulking and distribution of these materials to the wider plant research community. The coming five years will see a substantial enlargement of the stocks held in the centre but will also become a period of consolidation as the focus of the centre moves towards a more intensively characterised and predominantly fixed/inbred collection. this will require increasingly sophisticated material and data management and some development in physical tracking of materials.

Technical abstract
The project will build on the last fifteen years of success for the Nottingham Arabidopsis Stock Centre in the provision of seed, DNA and information resources to the research community. NASC will continue with an appropriate community responsive acquisition policy for key Arabidopsis genetic resources; provide a safe depository for these materials; and will strive to ensure a cost-effective and rapid bulking and distribution of these materials to the wider plant research community. Although this will necessitate further development of the existing resource base in-line with the ongoing generation of resources from the communitgy, our economies of scale and efficient organisation will allow us to manage this expansion. The coming five years will also become a period of consolidation as the focus of the centre moves towards a more intensively characterised and predominantly fixed/inbred collection. This will require increasingly sophisticated material and data management and some development in physical tracking of materials.